Imaging Earth's Interior with Seismic Interferometry & Machine Learning

With scientists in Edinburgh and ETH Zurich, Switzerland, you will develop novel methods to image the Earth's subsurface rapidly and in unprecedented detail using dense-array seismology and machine learning techniques.